Travel support for Edinburgh PATT observers 2014-2016

Observations using world-class telescope facilities provide the backbone of much of extragalactic, galactic and exoplanet research. The IfA Edinburgh has a large and vibrant observational astronomy group with a long-standing history of winning competitive telescope time on leading facilities around the globe. This PATT linked grant requests travel and subsistence funds in support of IfA astronomers carrying out these observations over the period April 2014 to March 2016. It is a continuation of grant ST/H008594/1.